University College London And SpacelabUK Limited

To synthesise and digitise building, social and spatial information to develop a user-led service which supports strategic decisions in holistic space management and business planning.